DMOcracy- Inclusive, Dynamic and Empowering Destination Governance across European Cities

Democracy is a Living Lab collaborative project about democratic citizen participation, empowerment, and new modes of governance in tourism. The project is relevant to any destination that wishes to empower its local communities in the future of tourism and that values the shift from tourism as an end in itself to tourism as a means to build better societies and communities, enhancing the quality of life for the residents who live there. This project will: a) Develop cooperative values, awareness, and shared objectives between DMOs and citizens, b) Improve citizens' engagement in tourism planning and their democratic participation in decision-making, and c) Enhance the commitment of DMOs to empower citizens and protect natural resources. This project aims to bolster the capacity of European DMOs to augment citizens' participatory democracy, promoting green and resilient tourism in line with EU cohesion policies. Its objectives are to evaluate citizen participation in tourism for democratic governance; to experiment with enhancing citizen participation in tourism; and to evaluate the transition towards data-driven tourism governance. Methodologically, it will be developed by applying a gender perspective, incorporating in-depth interviews, and creating a virtual Living Lab for experimentation. This will aid in capturing live data to provide a more nuanced understanding of citizens' engagement and participation in policymaking resulting from the Living Lab. It will also support the co-creation, experimentation, and evaluation of various citizen-driven initiatives for more sustainable and inclusive tourism development. Furthermore, it will contribute to refining the design and interpretation of data collection and analysis utilised by European DMOs to evaluate resident sentiments towards tourism and, finally, explore the gender dimension of citizen democratic participation in tourism.